Resilient Critical Infrastructures in Energy Transformation

Resilient Critical Infrastructures in Energy Transformation sets out to address the challenges of different regulatory bodies governing and safeguarding our most critical energy and digital infrastructures.

As one critical infrastructure has dependencies on others, resilience and regulation of those infrastructures needs to be coherent, transparent and complementary in order to address the challenges in a systemic and holistic way.

This project seeks to understand exactly what regulatory gaps might exist that industry requires to build critical systems with confidence and that will be sustainable and resilient. It intends to uncover novel approaches and tools that explore how technology innovations further enhance the ability to gather trustworthy data, ensure capacity and device management for increasing digitisation of energy systems, and inform regulators to make better evidence and scenario based decisions.